Intermetallic Plasmonic Antennas

Developing plasmonic antennas capable of working in harsh environment is very important for many applications, such as in heat-assisted magnetic recording (HAMR), solar energy harvesting and nanoscale heat transfer systems. At present the most efficient plasmonic antennas are mainly based on noble metals (such as silver, gold and copper). However, these coinage metals are soft and have relatively low melting temperatures, which easily deform at elevated temperatures, therefore they are not suitable for applications in high-temperature environment, such as in HAMR. Recently, significant research interest has been growing in refractory plasmonic materials. A range of new plasmonic materials has emerged as promising candidates for high-temperature applications, such as transition metal nitrides, conductive oxides, and intermetallics.

This project aims to explore the optical properties of intermetallic materials and to investigate the functionality of intermetallic plasmonic antennas. Many intermetallics exhibit superior thermal and mechanical properties, rendering them highly desirable materials for applications in extreme environment of high temperature and mechanical strength, the similar harsh operating conditions of HAMR devices. In the past, research on intermetallics has mainly concentrated on mechanical, chemical and thermal properties, the optical properties of a broad variety of intermetallics remain largely unexplored. Recently it was found that intermetallics may possess interesting optical properties ideal for many alternative plasmonic applications. In this project, we will explore the optical properties of various intermetallic materials, and assess their suitability as alternative plasmonic materials for HAMR technology.

Previous work has achieved some promising preliminary results on intermetallics of AuZr. This project will continue the investigation and extend it further to other materials. The Centre for Nanostructured Media (CNM) at Queen's University Belfast is home to a suite of state-of-the-art nanofabrication and characterisation tools, including industrial standard magneton sputtering systems, ellipsometers, brand new transmission electron microscopy (TEM), scanning electron microscopy (SEM), X-ray diffraction (XRD), atomic force microscopy (AFM), focused ion beam (FIB), and a range of optical spectroscopy and microscopy equipment. These, in conjunction with the advanced nanofabrication facilities at the University of Glasgow, will provide excellent experimental facilities to ensure the successful and smooth implementation of the project.

Potential impact
Academic
The development of a cohort of fifty young doctoral researchers who in the programme will acquire a unique set of technical abilities allied with working practice, managerial and enterprise skills.
The research to be undertaken by the cohort incorporates areas such as photonics, meta-materials, functional materials and plasmonics. The research programme is targeted at developing a suite of integrative technologies that address the requirements of heat assisted magnetic recording (HAMR). HAMR requires a highly manufacturable, rugged heterogeneous integration platform, encompassing semiconductor lasers, passive waveguides, rugged plasmonic devices and advanced magnetic materials. The successful development of HAMR will see a paradigm shift in the performance of data storage devices.
Advances in the above areas will see the CDT, supervisory staff and cohort develop a reputation and output profile that will lead to further basic research funding in the Universities and to the launch of academic careers for some of the cohort through attaining post-doctoral positions.

Industrial
The CDT brings together key companies who could form a complete UK manufacturing supply chain for HAMR technology. These companies include as founder partners - IQE as a supplier of custom epitaxy, Oclaro for volume laser production and Seagate for volume manufacturing of magnetic recording heads.
The CDT will result in the development and adoption of this low-cost heterogeneous integration technology, a technology than can also be applied in multiple markets. Although the HAMR environment is particularly harsh, many other consumer and society driven applications (such as widely deployable high speed internet) also require operation in harsh environments. The technology developed here will allow migration away from traditional expensive solutions such as laser packaging in temperature stabilised, gold plated, hermetic boxes.

Societal
The Engagement & Outreach Committee of the CDT along with the leadership, supervisory staff and cohort will proactively engage with the wider society to raise awareness of the underpinning science and engineering. The CDT will demonstrate how it supports a high technology manufacturing supply chain in which UK activity has a global significance and brings benefit to a large part of society. Notwithstanding other commercial applications that our end-users have, we will be able to highlight how the integration of underpinning science and engineering lies at the core of much high technology.

Economic.
Our key partner has a significant presence in the UK through employment of some 1500 people in manufacturing and R&D. The current operation is centred on a capital base of some £1.5B and contributes around £100M GVA p.a. to the UK economy. The societal need for increased data storage places this operation as a nexus of the global economy and consequently offers significant supply chain opportunity for the UK. The need to develop HAMR requires the development of the integration technology that lies at the core of our CDT. The outcomes of the CDT will inform future decisions that will underpin further corporate investment of £10M's to equip the partner and to recruit the necessary staff. We note that the key partner, in their letter of support, could absorb the entire cohort into employment over the next few years. Our other project partners will also benefit beyond HAMR. As examples; CST Global would apply novel lasers and integrated solutions to niche applications, Kelvin Nanotechnology will be able to exploit new integration expertise, OIPT need a pipeline of trained personnel that is currently not available in the UK, JEOL and FEI have interests in new imaging and metrology associated with new material and integration technologies. All the partners would benefit from a flow of PhD graduates trained in advanced material assessment.